Ultrafast Photochemical Condensed Phase Dynamics

Light-induced reactions of molecules and biomolecules in solution and proteins are critical to all life on Earth, with seminal examples including photosynthesis, vision, photocatalysis and DNA damage. Many of the outcomes of these events are determined by the very earliest time dynamics, occurring on 10s of femtosecond (1 x 10-15 s) timescales, when the system is far from equilibrium. A variety of excited state dynamics will be explored, including the photodynamics inside novel proteins, biomolecular systems to photophysics, and protein complexes involved in plant photomorphogenesis. These experiments will use cutting-edge transient absorption and time-resolved infrared spectroscopies capable of tracking dynamics seamlessly between 100 fs and 1 ms. Further, experiments will make use of novel 2D electronic spectroscopy, capable of correlating the ultrafast energy flow through a system. This project falls within the EPSRC 'chemical reaction dynamics and mechanisms' research theme, and overlaps with the 'Physics of Life' grand challenge